CIC: Compostables in Context Real-world trials for next-generation packaging

Brighton-based materials innovation company MarinaTex Ltd is leading a pioneering field trial to tackle single-use plastic waste and accelerate Local Authority progress toward net zero. With input and engagement from Brighton & Hove City Council, the project is piloting next-generation compostable and recyclable packaging solutions in real-world waste processing environments.

The trial aims to demonstrate that sustainable alternatives to plastic food packaging - designed specifically to integrate with existing UK waste infrastructure - can deliver strong environmental performance without compromising functionality. The project focuses on compatibility with both recycling systems and anaerobic digestion (AD), the dominant food waste processing route in the UK, ensuring results are representative and scalable.

By aligning testing with real-world infrastructure, the project will generate robust technical and environmental evidence to support improved packaging disposal, reduce carbon emissions from incineration, and minimise contamination in recycling streams.

This innovation-led project aligns with Brighton & Hove City Council’s goal to eliminate single-use plastics from catering and events as part of its Carbon Neutral 2030 strategy. The trial will generate data to support a full business case for public sector procurement, with potential for replication across other UK local authorities.

This work is funded through Innovate UK’s Net Zero Living Tech Trials – Phase 3 competition.